Bioelastomers

A project to assess the properties and potential of a new, bio-derived rubber/elastomer for suitable applications in the built environment. This will enable the potential replacement of thousands of tonnes of petrochemical-derived synthetic rubbers with a renewable and sustainable, and net carbon fixing alternative